Improving the value of polyethene waste using novel colour extraction technology

Polyethylene (PE) in both high density and low density forms typically accounts for around
two-thirds of the ca. 1 million tonnes of waste polymer generated in the UK annually. In
uncoloured form, this plastic is commonly used in packaging, plastic bags and milk bottles
and this form is widely recycled. However, around half of the PE waste exists as pigmented
polymer in a wide variety of colours. Separating PE by specific colour shade to generate
separate recycling streams to improve recycling values would be a very costly and difficult
process. Therefore, where this mixed colour waste is recycled, it is shredded into pellets to
make a material called jazz, whereupon carbon black is added to hide the mix of colours and
the plastic is down-cycled into low-value products like bin liners. This is a waste of a valuable
resource. Our solution is to use a novel extraction technology to remove colour pigments from
PE jazz, thus generating high-quality, colourless plastic that can be recycled into high-value
products.